University of the West of Scotland and Baxters Food Group Limited

To embed waste and process management knowledge and expertise, helping reduce the environmental footprint and achieve best-in-class performance.